Quality and shelf life improvements for baguettes in the food to go sector

Improving product quality of bread products through the 'food to go' chill chain by managing moisture migration to deliver optimum texture and eat quality.